University of Bath and Seiche Measurements limited

To develop methodology for verifying propagation models for predicting sound in complex dynamic underwater environments for implementing within marine siesmic surveys and pile-diving.